Programme Coordination Team, Landscape Decisions - Towards a new framework for using land assets

The Strategic Priority Fund (SPF) programme 'Landscape Decisions: towards a new framework for using land assets' is delivering a new framework for land management decisions. It draws on social science, economics, natural science, mathematics and modelling, in order to provide solutions to delivering a 'Green Brexit' that enables the United Kingdom to achieve Defra's ambitious 25-year environment plan: clean air by reducing air pollution, clean and plentiful water under conditions of a changing climate, thriving plants and wildlife by protecting and enhancing biodiversity, reducing the risks of harm from environmental hazards, using resources from nature more sustainably and efficiently, enhancing the beauty, heritage and engagement with our natural landscapes, mitigating and adapting our landscapes to climate change, minimising waste, managing exposure to chemicals and enhancing biosecurity.
The Programme Coordination Team will bring together new knowledge from many academic subjects to provide a cohesive programme that will deliver against the research questions articulated for the SPF Landscape decisions into and a new set of decision-making tools. The PCT combines specialist expertise at senior academic level in natural sciences, landscape research, social geography, and mathematics, pure and applied to ecology and ecological complexity. Beyond the discipline specific expertise, the team also includes champions for change, who are senior members of the university, able to navigate the complex, political and institutional landscapes, able to break down the silos and work cross boundaries. We have identified three champions who will be playing a pivotal role in ensuring the delivery of our impact strategy in the areas of policy, academia-business interactions and interdisciplinarity. By fostering interdisciplinarity, establishing a new research community from the diverse research base and with a strong and innovative communication plan we will promote these new tools to landscape decision makers in parliament, government agencies and the private sector. The new tools and knowledge will allow different land users to plan their landscape decisions in a much more coordinated way. This will lead to a better quality of the environment in the United Kingdom under a post-EU regulatory framework.
To achieve this vision, the Programme Coordination Team will organise a series of community workshops and other events to bring together experts from different fields with land managers and decision makers. It will coordinate the main work packages in the Programme and ensure that the new knowledge from these is put together into practical solutions.

Potential impact
The Landscape Decisions SPF has clearly stated objectives in terms of establishing a holistic framework for land use decision making based on the emergence of a new community capable of articulating complex information and providing evidence-based results. Part of the success of the programme will therefore be its impact on policy. Measures of the policy impact will include:
1. Development of a new, active and influential multi-stakeholders community
2. Changes in policy through influence of decision makers, industry and end users
3. Ensuring the research undertaken within the programme is put into use
4. Capacity strengthening, providing a supportive climate for academic researchers to move towards interdisciplinary research linking new mathematics, new model solutions and new thinking and community

Who might benefit from this research?
We have identified users (landscape decision makers) in three concentric spheres of influence:
(i) Core users have a direct political mandate for landscape decisions and are DEFRA, the Environment Agency, Natural Resources Wales, Scottish Environmental Protection Agency and Northern Ireland Environment Agency.
(ii) The expanded user community involves key decision makers with responsibility for land use policies, land use decisions and delivery of ecosystem services, and includes Natural England, Forestry Commission and devolved administrations, and the Joint Nature Conservation Committee (JNCC).
(iii) The wider user community includes organisations that facilitate and/or deliver digital environmental services and data (Satellite Applications Catapult, Centre for Ecology and Hydrology, James Hutton Institute, UK Space Agency, Innovate UK, Environment Systems and similar businesses) and organisations with landscape decisions interests (National Trust, English Heritage, National Farmers Union, utility companies, National Rail, RSPB, Wildlife Trust, Woodland Trust, Institute of Chartered Foresters etc.).

How might they benefit from this research?
The Programme Coordination Team will have three Champions for Change who will play a pivotal role in ensuring the delivery of our impact strategy in the areas of (i) Policy (Prof. Paul van Gardingen), (ii) Research and Enterprise (Prof. Iain Gillespie) and (iii) Interdisciplinarity (Prof. Lisa Smith). The champions are influential senior members of the university, able to navigate the complex, political and institutional landscapes, to break down silos and work across boundaries. They will actively contribute to the translation of the research outcomes into policy and practice. The user communities outlined above will benefit in the following ways:
(i) Core users will benefit from the new thinking about landscape decisions through the transformational new thinking about polycentric multiscale landscape decision making and the new tools that will be developed in the Programme. These will enable DEFRA, the Environment Agency, Natural Resources Wales, Scottish Environmental Protection Agency and Northern Ireland Environment Agency to achieve the DEFRA 25-year plan and establish a better regulatory framework based on the principles of 'Environmental Land Management' (i.e. payment for ecosystem services) once the UK leaves the Common Agricultural Policy of the European Union. This new thinking and knowledge are required to deal with the complexity of the decision making processes, the multiple and sometimes competing requirements on ecosystem services and the dependence of land users on a reliable scheme of land use policies that is fit for purpose and future proof.
(ii) The expanded user community will benefit from the translation of new multidimensional landscape decision making tools for land use policies, land use decisions and delivery of ecosystem services.
(iii) The wider user community will benefit from new applications of digital environmental services and data, leading to economic growth.